TeamTao XPRIZE

With 95% of our oceans unexplored, we know more about the surface of Mars than what exists thousands of meters below the waves. From climate change, to over-fishing, diminishing resources, algal blooms and ocean-plastics, there’s an exponentially growing need for better understanding of our oceans.

Our dynamic constellation of deep sea drones will enable rapid and repetitive access to our oceans’ vital signs, forming a cost-effective platform to change the way we collect and understand ocean data.

We are the only UK team to reach the final of the prestigious $7m Shell Ocean Discovery XPRIZE competition to explore and map our deep seas and we are gaining traction to make history as the first ever British XPRIZE winner.